The University of Manchester and The Port Sunlight Village Trust

To create a framework underpinned by museological and critical heritage research to transform the ways in which history, site and collections are managed and interpreted.